Drawing to conclusion: The use of drawings to aid information gathering and deception detecting in investigative interviews.

The objective of this research will be to methodically explore the effect of a request to draw on eliciting information and cues to deceit. This will be completed by examining whether sketching whilst narrating enhances the differences between truth-tellers and liars in the amount of information they provide. It will also determine whether the sketches produced by liars and truth-tellers differ from each other. This will be achieved by randomly allocating participants to either a truth or lie condition. Truth-tellers will then be instructed to truthfully describe a memorable event that they had experienced in the past 6 months, whereas liars will be asked to fabricate an event. Half of the participants in each condition will be asked to sketch whilst narrating on this event whilst the other half will not be instructed to sketch. The interview will consist of open-ended questions ('Describe in as much detail as possible what you experienced when you...'). Each interview will be audio and video recorded that will then be transcribed. These transcriptions will be coded to make comparisons between participants in each condition. Additionally, the drawings will be coded by calculating the amount of details provided and the quality of these details. This project will include a series of experiments examining the effects of sketching whilst narrating.